Trainable Vision-based Anomaly Detection and Diagnosis

Market demand for automation of food processing and packaging is increasing, leading in particular to a demand for increased automation of industrial quality control (QC) procedures. The project will develop a general-purpose intelligent software technology using computer vision for automatic detection and diagnosis of faulty products, with potential application across the food supply chain “from farm to fork”. The approach is radically new because the technology will be applicable to many different products and processes, requiring minimal set-up to work with different types of images and sensor data. The technology will be refined and evaluated by testing in automated QC equipment in the food industry. The proposed R&D effort will lead to safer food, less waste, more efficient food production and better use of natural resources.